Mia san mia and Bergkamp in Marseille: Translation, place and cultural identity in football's physical spaces

Football has huge global viewership and participation numbers and therefore a huge cultural presence. Professional clubs form an important part of communities on a local level, but extensive changes in television and journalism in recent years mean audiences have access to global foottball. These changes in access coincided with globalisation within sport, with players and managers from different countries involved in European leagues in unprecedented numbers; as football is a social meeting point, it provides a space where cultural transfer takes place.
As with international journalism, correspondents commenting on the source culture play an important role in how football as a cultural product is consumed, and while football is often represented as a unifying element of culture (Krulek, 2019), there are still fundamental differences between its position in societies, and surrounding culture; these differences mean that a certain level of cultural mediation on the part of a correspondent is required.
Two of the most prominent domestic leagues internationally are the English Premier League, and the German Bundesliga, with both broadcasting live games to many countries (premierleague.com, 2019, bundesliga.com, 2019). Professional clubs in both countries are seen as representatives of their areas, with huge attendances and organic football subcultureshave developed within England and Germany. Globalisation on the other hand, particularly with the revenue potential it affords, increasingly sees leagues and broadcasters try to reach the widest audience possible and make their product culturally accessible. This places cultural mediators under often contrasting cultural influences when handling football content in different countries. By examining the process of cultural translation within this context of a highly globalised sport in German and English, more can be learned about cultural flows and the professional outlook and specific roles of cultural mediators.